Clo-i - keeping people warm

An energy saving interlining for use in curtains and blinds that will bring significant savings to your energy costs. This can all be gained without any compromise to the luxurious look and feel of interlined products.